Examining the effectiveness and cost effectiveness of Home Fire Safety Visits for preventing accidental dwelling fires

As incidents such as the Grenfell Tower fire highlight, accidental dwelling fires (ADFs) can have devastating consequences for life, health, and the economy. In the UK, firefighters attend more than 27,000 ADFs annually, with estimated costs over £1 billion for fire, health and insurance agencies1. Home Fire Safety Visits (home visits) are the main intervention used by fire and rescue services (fire services) to prevent ADFs, with more than 500,000 delivered each year2. However, little research has directly examined ‘if’ and ‘how’ home visits prevent ADFs, despite implications for community safety. Accordingly, we propose four work packages (WPs) that aim to examine whether home visits are an effective and cost-effective intervention for preventing ADFs.
The objective of WP1 will be to measure i) whether home visits lead to reductions in ADFs, ii) how long benefits last, and iii) whether regional differences in resourcing align with differences in population-based risk profiles and ADF rates. Existing studies typically measure changes in home occupant knowledge, but this may not lead to safer behaviour or fewer ADFs3. Little is also known about how long benefits last, which has implications for frequency of repeat visits. Similarly, the number of home visits delivered per person differs across regions, with little evidence that this is linked to differences in ADF-related population risks like smoking and drug use5. This evidence is needed to inform decisions on resource allocation for fire prevention.
The objective of WP2 will be to examine what home visit delivery mechanisms are important for reducing ADFs and why. To date, research has failed to systematically examine how home visits work. This is an important issue given that variations in delivery exist within and between fire services6, including whether they are conducted by firefighters or other public services who arguably do not have authority to fulfil a fire prevention role7. Similarly, little is known about whether home visits address new and emerging causes of ADFs8 such as lithium-ion batteries9 and use of alternative methods to heat homes during the cost-of-living crisis10. Findings will have important implications for understanding the most effective way of delivering home visits to achieve fire safety behavioural changes.
The objective of WP3 will be to identify the broad range of economic and social impacts associated with ADFs and who is impacted. Few studies consider the economic implications of ADFs and home visits, and findings are published across disparate sources. Understanding the impacts of ADFs has important implications for modelling the economic benefits of fire prevention and showing efficiency in use of finite public resources. Findings of WP3 will highlight the range of benefits that can be achieved by preventing ADFs and who benefits.
The objective of WP4 will be to examine whether the economic and social benefits of delivering home visits outweighs the costs, who bears these costs and who benefits. This poses important implications for establishing whether further investment would be beneficial for reducing community risks and whether there is an argument for seeking investment from other sectors.
This proposal has been designed in consultation with Scottish, Merseyside, and Greater Manchester fire services, the National Fire Chiefs Council, and Home Office. We will continue to collaborate with these stakeholders and a Public Advisory Panel throughout the project to shape the research and inform ongoing debate and strategic decisions regarding fire prevention.